Improved Solar Drying of agricultural crops for preservation and marketing

We will evaluate the use of low cost control systems for solar dryers for the African market to allow small producers to meet modern hygiene and quality specifications for the global food supply chain and reduce wastage of valuable fish and fruit resources.